Newcastle University and Narec Development Services Limited

To develop cost effective and feasible condition monitoring techniques optimised for wind and tidal turbine nacelle systems, particularly drivetrain and DC-link capacitors.